ESN

Funding to allow an external security assessment using ethical hackers, in order to inform the company's cybersecurity strategy, and ensuring that the cybersecurity risk profile for the company is fully understood so that appropriate mitigants can be put in place.